Reducing Ammonia Emissions by Stabilising Nitrogen in Manure with an APHA-Approved Enzyme-Based Process

LOHAS Recycling Ltd applies the newest available bio-technology in managing poultry manures effectively and up-cycling the valuable organic nutrient effectively. The enzyme-based process stabilises the nitrogen in the organic manure completely and convert the organic matter into fully-fermented high value fertiliser, so as to avoid the nitrogen loss in the form of Ammonia Emission to the air.

The enzyme-based process to treat and process poultry manure and produce safe and stable organic-based fertiliser from poultry manure, has been through 12 month's lab tests and has been approved by Animal and Plant Health Agency as a safe and effective new method in treating animal by-product: Manure. The treated manures keep all its valuable nutrient, especially Nitrogen, Phosphate and Potassium, **AND** the treated manures are free from pathogens or harmful bacteria, making them suitable for long term storage , but without causing ammonia emissions.

This project will support the up-taking of the technology within the Poultry farmers, proving them a new emerging technology, to reduce the ammonia emissions from the manures, for responsible and sustainable farming, reserve our environment, for human health and biodiversity. We are confident we can achieve this goal, if we take action now.

The enzyme-based process is simple to operate. The enzyme technology will do the hard work, so the farmers can focus on their farming business. The investment is low, the economical and environmental returns are high. The farmers can create a new revenue from the manure waste, by turning the organic agricultural waste into high value organic-based fertiliser.

LOHAS Recycling will work closely with the stakeholders to develop the solution in Phase 1\. The well-designed solution will then come to the real life environment in Phase2\. We will set up a Rapid Fermentation Unit on a Chicken Farm, who has the need to adopt a new agri-tech to manage the manure on their farm, to reduce ammonia emission, and be the first 'customer' to see the technology work. We will expect the collaborating farm to support our work in making improvement to the solution based on the farm-based experience and research; be willing for us to run open days on the farm to demonstrate to the stakeholders the technology working in real life; and allowing us to make a video on the 1st field study to promote the technology and build a case study. Thank you.